Predicting the impacts of climate change on urban tree populations and community forestry strategies.

Cities face urgent difficulties to act on biodiversity, climate change and equitable access to green spaces and their essential ecosystems services. Urban tree networks offer great potential, by connecting ecosystems, providing recreational spaces, and mitigating air pollution, flooding and urban heat islands. Increasing tree cover in socially innovative ways - working with citizens to restore ecosystems - represents an exciting opportunity to make a difference to people's lives. However, climate change places strains on urban trees with differing capacities to adapt to fast-changing environmental conditions and climate change stressors. New knowledge is needed on the capacity of trees and urban forestry programmes to respond to these critical threats. We therefore seek to recruit a PhD student to develop more accurate data on future tree populations in cities to inform better recommendations.